WMRACR: A Transformational Regional Partnership Enabling Clinicians to Drive Discovery and Improve Human Health

The West Midlands Regional Account for Clinical Researchers (WMRACR) is a partnership-led, transformational programme designed to strengthen the clinical academic workforce in one of the UK’s most diverse and underserved regions. Clinical academics play a critical role in translating discovery science into improved patient outcomes, yet the West Midlands hosts only 6.8% of the national clinical academic workforce while serving 12% of the UK population. WMRACR directly addresses this imbalance through a coordinated, region-wide approach that aligns academic excellence, NHS capability and industry engagement.
Context and Regional Partnership
WMRACR brings together three established academic–NHS alliances - Birmingham Health Partners, Staffordshire & Shropshire Health Economy Research Partnership, and Central England Health Partners—incorporating four embedded universities: Birmingham, Aston, Keele and Warwick. Collectively, the partnership spans six Integrated Care Boards, serves 6.2 million people, and connects world-class research infrastructure with highly diverse clinical environments. It builds on substantial existing investment, including major NIHR and UKRI portfolios, doctoral training programmes, NHS research infrastructure and a strong HealthTech innovation ecosystem. By integrating the complementary strengths of our university partners; Birmingham’s scale and discovery science power, Warwick’s interface between mechanistic science and real-world evaluation, Keele’s national leadership in primary care and rapid implementation, and Aston’s widening-participation ethos and emerging neuroscience and HealthTech capabilities, WMRACR provides a uniquely comprehensive environment for clinicians across all professional groups with a single regional framework that unifies assets, enabling cross-institutional mobility, shared supervision and equitable access to facilities.
Challenges Addressed and Complementarity
Despite strong local provision, clinical academic support at vulnerable career transition points remains limited. WMRACR addresses two critical gaps: post-PhD consolidation towards independence, and research re-entry from full-time clinical service or career breaks. These challenges disproportionately affect healthcare professionals beyond medicine, craft specialties and those working less than full time. The programme complements, rather than duplicates, NIHR Integrated Academic Training, doctoral programmes and local fellowship schemes by offering short-term, flexible, pump-priming awards. These provide protected research time, targeted skills development and pilot data generation, scaling proven local exemplars within a coherent regional system.
Expected Impacts and Benefits
WMRACR will support 19–30 clinicians during the award period, with at least 25% drawn from healthcare professions beyond medicine. Awardees will receive tailored support packages including protected research time, access to advanced discovery and data science platforms, cross-institutional and industry secondments, and intensive fellowship development via the Birmingham Fellowship Academy. Early postdoctoral clinicians will strengthen trajectories towards independent fellowships, while those re-entering research will rebuild outputs and competitiveness. Longer-term impacts include improved fellowship success rates (target >80%), sustained research engagement, enhanced NHS–university–industry mobility and increased diversity within the clinical academic pipeline. The model directly supports the three NHS shifts by building a research-active workforce able to deliver preventive, personalised, data-driven care; extend research into community and primary care settings; and improve NHS productivity through innovation-ready clinical leaders.
Management, Governance and Legacy
The programme will be overseen by a regional Steering Committee with rotating university leadership, strong NHS and industry representation and a dedicated Equality, Diversity and Inclusion champion reporting to a Governing Board with external representation. Transparent recruitment, rigorous peer review aligned with MRC criteria and comprehensive monitoring will ensure accountability. Best practice will be shared regionally and nationally through established networks, creating a sustainable legacy of strengthened clinical academic capacity across the West Midlands and beyond.